Gameball: A novel platform to provide enjoyable and affordable hand and arm rehabilitation following a stroke

Strokes are the most common cause of long-term disability in Europe. In the UK, 1.2 million residents are stroke-survivors, and stroke incidence-rate is expected to continue to increase. Strokes often leave survivors with significant physical, cognitive, social and emotional problems, with the quality of rehabilitative healthcare offered post-stroke critical for limiting/reversing stroke effects, helping survivors return to more independent living. With private physiotherapy costing ~£100/hour, most survivors cannot afford an optimum treatment programme- one that is affordable, can be easily self-managed at home, and is engaging. This project, undertaken by Neurofenix in collaboration with Brunel University London, will address these challenges, and a successful outcome will have a profound effect on healthcare delivery for stroke survivors through development of 'The Gameball Platform'. This development project will create an innovative, digital approach to stroke rehabilitation, designed specifically with patient-input from initial conception. The solution offers an easy-to-use hand-controller connected to an innovative software platform, allowing all-in-one upper-limb training through uniquely designed rehabilitation games, an analytics platform that tracks patient progress and supportive online community. The Gameball platform will allow physical/occupational therapists to monitor multiple patients simultaneously, freeing-up their time. By empowering stroke survivors to self-manage their rehabilitation, Gameball aims to speed a stroke survivor's return to pre-stroke functionality, with physical recovery leading to improvements in daily-life activities and mental well-being.